EPICure@19 - the extremely preterm young adult

The EPICure study was established in 1995. All births between 20 and 25 weeks of gestation across the United Kingdom and Ireland were identified in a 10-month period. There were 309 surviving children from 4004 births, who have been followed up at 2 1/2, 6 and 11 years of age. The information from this study has been used to derive a range of policy and treatment options for extremely preterm babies. In view of the findings at 11y of continuing high rates of disability, learning problems, respiratory problems and psychological disturbances, and the suggestion from other more mature cohorts that adolescence may be a period of catch up, we propose to re-evaluate the subjects as young adults at 19 years.

The reasons we need to do this are to see whether there has been catch up in terms of their development and to evaluate the longer-term effect of changes we have defined in respiratory function and cardiovascular development, which may have important long-term consequences for their adult life. Given the independence of the young people in the study we will arrange an appointment at the Study centre, based at UCL in Central London. This will allow us to carry out better assessments including a brain MR Scan.

We will evaluate the following areas of functioning: cognition, executive function (attention, processing of information), memory, behaviour, respiratory function and blood vessel stiffness, and sensory thresholds. Our MRI scan will allow us to relate structural and functional measures to these outcomes using state-of-the-art analyses. In addition we will undertake a lifestyle interview with each child.

The importance of these evaluations is several fold: we will be assessing children at the peak of their physical performance as they transition to adult life making this the best time to assess the effects of being born so early on growth, lungs and blood vessels and to work out how accurate our childhood assessments of these were; secondly we can evaluate how predictive our assessments of cognitive and executive performance were in childhood, or to what extent there is catch up over the teenage years; thirdly we can work out which are the key outcomes in adult life that matter and look back at the early life measures we have already collected and suggest better focused targeting of interventions to improve the young adult outcomes.

Technical abstract
We aim to perform a further evaluation as young adults of the EPICure cohort, who were born at 25 weeks of gestation or less in the UK and Ireland during 1995 who were last evaluated at 11 years. There is some suggestion from other and more mature cohorts that there may be some amelioration of impairments, relative to controls over adolescence. At 19 years we will determine continuities in neurologic, psychological and psychiatric outcomes, to evaluate the effect of adolescence on somatic growth, lung function and cardiovascular trajectories compared to young adults who had been their classmates, to describe their employment and educational attainment as young adults.
We will perform a centrally-based assessment for children with sufficient independence to attend (with or without parents), which includes a neuropsychological assessment, a brain MRI scan, lung function testing, assessment of the cardiovascular system and quantitative sensory testing. For children who have long distances to travel (Scotland, Ireland) we will organise centre-based assessments locally (for example in Edinburgh and Dublin) but may have to miss key aspects of the technology-based investigations. For those dependent on their carers, and because of this unable or unwilling to travel, we will provide a home-based assessment of their functional status.
The results of this study will inform outcomes following extremely preterm birth that have relevance to today's births, as the spectrum and prevalence of disability has not changed over ten years (EPICure 2). At an age of peak physical performance we will identify key areas of outcome that have implications for adult life, that have receded as issues or show continuities through childhood, and to identify target areas for intervention.

Potential impact
EPICure has already enhanced the knowledge economy around extremely preterm birth raising awareness of the problems faced following intensive care for these babies, influencing policy and practice within the neonatal community, influencing national bodies such as the Nuffield Council on Bioethics and being an important source of information for the Science and Technology Committee's report on the legal gestational age for termination. EPICure 2 is revisiting much of these data, indicating where change is necessary.
We believe that the data in the two studies will benefit:
The academic community - by generating novel research ideas, identifying areas to investigate further, and to generate targets for interventions. We will achieve this through a range of pathways - publications and presentations, open access, awareness through active engagement of the medical and public media and press release collaboration.
Health and education community - understanding the full impact and implications of preterm birth; provision of services and support for families, raising awareness of the ongoing needs and problems of prematurity through education of professionals in health and education, ensuring that resources are available for interventions to support children at home, in the family and at school. Pathways - public lectures to specialty groups, working with educational research teams to determine the optimal way of influencing teachers and teaching styles, web resources and publication in educational journals. Determining risk for cardiovascular and respiratory outcomes will inform adult services and may indicate active management of this group who have relatively little health promotion and surveillance of direct relevance - pathways via media and opinion pieces, web based information to ensure a high profile of information.
Public policy - influencing service design and configuration through the results of EPICure 2; working with Bliss and health economists to evaluate the cost effectiveness of different models of care on the EPICure 2 outcomes - pathways using Bliss to disseminate information and lobby policy makers to move to more appropriate models. With adult outcomes, which ever message evolves - amelioration of or worsening in impairment over adolescence - it is important that public policy makers are aware of the risk benefit of neonatal care and the importance for adult services, through similar pathways.
Public engagement - to raise the public knowledge of the effects of prematurity through work with charitable organisations via lectures for a range of national and local charities over the past 5 years at educational and fundraising events; ensuring the website is effective in promoting the findings of the study and the interpretation of results for the public; ensuring media exposure for results of key results.